Coventry University and Life Science Group Limited KTP 21_22 R4

To develop and implement key strategic activities and processes to enable significant business transformation and to launch an innovative new product.